Laughter and Violence in the Italian Renaissance: The Physical and Emotional Abuse of the "beffa", c. 1400-1600

My project investigates the expressly violent culture of the Italian Renaissance through the analysis of a
phenomenon that remains to be fully studied: the beffa. This was a cruel joke, unique to early modern
Italy, that intended to mock and humiliate the victim. The violence of this humour has been little
explored despite the beffa often resulting in the victim bruised and bloodied or so ashamed that they left
their hometown.
This interest evolved from my postgraduate thesis which focused on what the beffa could reveal about
elite male sociability, masculine values and the sinister nature of the Italian courts. The final chapter
explored where the humour became 'too cruel' and touched on its emotional and physical violence. The
male courtiers were amused by the anguish this humour created which suggested that violence and
enjoyment were intertwined in this culture. This poses new thought-provoking questions for the existing
historiography on interpersonal violence which, due to the specific focus, my MA thesis could not
consider.
The project provides the opportunity to examine this interrogation more substantively. It goes beyond the
focus of elite males to include additional variables such as women, other social classes and age groups.
The research will be organised into thematic chapters: gender, class, and age, acting both as analytical
categories and representative of the different interpersonal relationships impacted by this humour. It
shall consult varied sources such as legal documents, art, literature, and archival material, and focus on
Venice and Florence drawing comparisons where necessary from other Italian cities and from
Renaissance France.